Acorn Advanced Clay Target Launcher

In 1982 the family engineering, design and manufacturing company specialised within the hitech,
electro-mechanical, automated equipment industry leading to the development of a clay
target launcher (trap) to bridge the gap between the two options then available of either a
simple hand trap or large 'Club' type launchers. Applying some of the principles developed in
the company's industrial machines, Acorn designed a small, lightweight target launcher and
since then these reliable traps have been sold in ever increasing numbers worldwide.
Customer needs continue to evolve and it has become noticeable that alternative traps are
being offered, manufactured in the Far East at very low prices, undermining Acorn’s
competitive position. To meet the needs of today, Acorn propose to design and develop a cost
effective, versatile trap that is of good quality, reliable and which should last with moderate
use for 10 - 15 year. It will be a fully working trap, adjustable to accept the three different
size clay targets in use globally and supplied with safety guards, foot switch release, extension
cable, and a suitable battery - all included in a competitively priced package. This unit will
provide the basis for more advanced traps incorporating additional, value added features for
the more experienced and demanding target shooter.
The Acorn Trap will considerably advance the technology of traps and will be a ‘World First’,
addressing the needs of the developing market, providing a flexible, easily handled system
that realises environmental, energy and economic benefits for the user. The new system will
enable Acorn to widen its market penetration and generate significant sales, both in the UK
and abroad. The project will safeguard the future of the company and will support the UK
economy at all levels, providing additional valuable employment and revenue.